A blueprint for entrepreneurial places which are cared for

Is entrepreneurship a matter of place? This was the question that my PhD research undertaken across four case studies in East Anglia, UK (Cambridge, Great Yarmouth, Ipswich, Norwich) answered, showing how, when and where everyday entrepreneurship occurs and the different mechanisms of entrepreneurial attachment to place in terms of individual entrepreneurs' temporal orientations: place as it was, place as it is, and place as it could be. It is the notion of 'evolving places' that goes hand-in-hand with the societal struggles for power and the distribution of resources and opportunities in shaping the policy need to think about maintenance of entrepreneurial attachment if we want places to be cared for by their people and to influence change, bridging the gaps between 'unequal' stakeholders. This has become increasingly pertinent within a post-Brexit, Covid-19, reduced migratory context - the emphasis is now firmly placed on local contexts and how they perform, driving the proposed PDF.

Drawing on my PhD's work and returning to one of my case studies with the PDF objectives in mind, I plan to publish about entrepreneurial (im)mobility in both prosperous and depleted places, whilst arguing towards a 'place-based' understanding of policy and more contextually relevant use of public spending. This counters mounting criticism of scholarly work paying insufficient attention to spatial and contextual factors when examining entrepreneurial phenomena (Welter et al 2019) and is particularly fitting in Covid-19 times with the pandemic unfolding unevenly across different socioeconomic groups, geographical areas and localities in the UK (Dorling 2020). Indeed, with reports in a surge of would-be homebuyers moving out of cities to smaller places as people conclude that home working is here to stay (Jones 2020), spatially discriminatory inequalities come to the forefront especially when the pandemic itself can be considered racist (Channel 4 Documentary 2020). Empirically examining evolving places for everyday entrepreneurship in this manner is crucial from a policy perspective to mitigate the uneven spatial impact of the crisis on the economy and create (or sustain) local jobs. Given that the UK is already one of the most inter-regionally unequal countries in the developed world (McCann 2020) and the 'levelling-up' mantra is now even harder to achieve due to Covid-19 (Brown and Cowling 2021), there is increased need for targeted, contextualised regional policy (less spatially blind) to alleviate the territorial dimensions of inequality and social exclusion and overcome the pandemic's scarring socioeconomic effects.

Complementing the academic impact of publishing, presenting and disseminating the above research with non-academic audiences is a key feature of the PDF. High impact value initiatives such as a stakeholder workshop generating debate about the spatial dimension of social exclusion, patterns of spatial segregation, and how urban disadvantage can impact localised (self)employability extends the reach of the proposed body of work, ensuring an accessible way for important local stakeholder groups to connect anew and benefit from the PDF's impact as the starting point for a wider, less power-driven, conversation. Redressing the, now increasingly severe, spatially expressed inequalities heeds recommendations to map social exclusion at a lower level to tailor the need for political counter action (Talbot et al 2015). Invited stakeholders will include business associations, tourism boards, chambers of commerce, HAs, guilds, business forums, business support organisations, Cambridge [University] Hub and local councils amongst others. In doing so, this can turn potentially negative personal relationships with place into a positive; countering the frequently made claim 'there's nothing here for us' instead giving hope through bridging societal struggles for power and embracing the positive available aspects of 'evolving places'.